University College London and Mott MacDonald Limited

To create, validate and embed an 'action-driven design' system that will expand architects solutions by systematically incorporating customer requirements and building performance feedback.